eRImote - Pathways to Improved Resilience through Remote/Digital Access for European Research Infrastructures

The eRImote project is the first to consider solutions for digital and remote service provision across RI domains and to look for transferable practices and new developments that will improve accessibility and resilience of RI infrastructures. While existing processes will be collected, eRImote will also explore new solutions using defined use cases to develop and test their implementation in RI scenarios. This will take us beyond the state-of-the-art for concrete solutions. The eRImote consortium is relatively small with eight beneficiary participants representing four main ESFRI RI Roadmap domains. However, the consortium extends much more broadly through the existing contacts and networking partners of each of the project participants, increasing the reach out to hundreds of individuals, other European and global RIs, scientific networks, RI users, industry partners and policy makers. eRImote is intended for 30 months to enable timely interventions. The project is outlined relatively straightforward by four main activities. eRImote will create an online information platform with a publicly available data store on best practises and tools based on a landscape analysis, also with needs and impact. This will be translated into strategies on transition and use cases (Green Paper). All this is based on broad outreach and extensive dissemination beyond the consortium. The eRImote consortium will identify strategies and solutions to enable transition to remote and digital access to RI services that will help to enhance and make more accessible the service capacities of RIs while reducing the need for physical access to RI sites, bringing benefits to the green economy, reducing the footprint of RIs and increasing their inclusiveness as a result. In addition, eRImote will contribute to increased efficiency of remote access service provision at RIs, enhance mutual knowledge and trust, and develop joint strategies across the RI domains on transition to